Social Change through Creativity and Culture Stage 3: Extending Research Activity for Further Impact

The third stage of the Social Change through Creativity and Culture (UK/Brazil CreativeLab) continues to extend knowledge-exchange between academics and arts practitioners in Brazil and the UK in order to discover ways in which the arts and creativity can contribute to social transformation, community wellbeing and economic development.

The research questions, context and methodologies are unchanged from the original programme.

Potential impact
The project teams will undertake research to explore how art, design, research and digital technologies can help to build, develop and strengthen cohesive communities of socially-engaged citizens. The concept of Social Change in this context is conceived broadly. Examples in Phase 1 & 2 have included, but are not limited to, the following:

* cultural responses developed in places of violence and conflict;

* entrepreneurial initiatives that are creating new markets and employment within peripheral communities;

* health and wellbeing benefits in the absence of adequate public health care;

* questions about faith and spirituality in the cultural production of social cohesion;

* the challenges of Brazil's models of multi-culturalism in the context of its indigenous and African heritage.

Work in this stage will be seen by the general public, press, and a policy audience both during and after the activities outlined in the research programme. These will include performances of Gambiarra Lab in the UK, a seminar on Public Security and an installation at the Museum of the Art of Rio (Other Registers) and a seminar/performance/installation of the Xingu Utopias project at the Museum of Tomorrow (Rio de Janeiro).

The PI and Co-I team, in partnership with People's Palace Projects, will continue to monitor the projects to conclusion and ensure that documentation includes the impacts of the project outputs.

It is anticipated that the intensive relationships developed over the nine months' collaboration on the funded projects will also result in long term relationships which support further UK-Brazil creative collaboration focused on social challenges: and that AHRC will apply the learning from engaging with the model of Creative Lab Brazil in future Labs in various Newton countries.